Storying Extinction: Cultural Imaginations of Insect Decline

My proposed research will investigate social and cultural narratives of insect
decline from the 1960s onwards, focusing on three examples of charismatic microfauna: the
European honeybee, the Monarch butterfly, and the common garden ant. Beginning with
Rachel Carson's Silent Spring (1962) and tracing increasing awareness of the debilitating
effects of pesticides on the environment since its publication, I will research and map a
variety of narratives on these three insects' decline. My project focuses on three species
whose multi-faceted stories cannot be told without considering their historical and ecological
importance and the natural environments of which they are part.